From post-war to post-Covid: Shifts in the Design and Vision of the Shopping Centre Experience

The evolution in design and use of shopping spaces since modernity has been the focus of scholarly
attention through the 20th and 21st centuries across art history, urban studies, geography and
anthropology (Stobart, 2014). This project combines art historical literature with in-depth visual analyses
of architectural forms to shape a post-Covid theory of Britain's shopping landscape, at a point of its
'becoming and disappearing (Benjamin, 2000). Focusing on the Midlands, I intend to explore this key
historical moment away from well-documented developments such as the Bullring and major cities like
London (Morrison, 2003), and beyond the department store (Crossick, 1999), thus incorporating a post-
Covid theory into the field of art history.
The global predicament facing shopping spaces is ever-increasingly the focus of news articles (Hatherley,
2020; New York Times, 2020), underlining the need to advance art historical thought within the field. I
intend to situate this latest shift into a wider context that highlights how spaces of consumption are
refashioned over time, servicing capital and consumption.
With the rise of e-commerce and virtual shopping, shopping typologies must adapt or face abandonment,
which informs my project two-fold. I will leverage this research to incorporate innovative digital research
methods into the field of art history, taking influence from Lev Manovich, coalescing digital culture theory
and image construction (2016). By focusing on the (re)production of spaces of consumption over time, I
13 / 27
also aim to shape a dialogue around how 'authenticity' and 'materiality' impact urban planning and the
design of shopping typologies.
How has the design, use and vision of post-war shopping typologies adapted to wider societal,
technological and cultural changes? What does the post-Covid environment mean for future
(re)development? These questions will be measured alongside the following objectives:
- To coalesce literature across art history and other disciplines, including digital studies, to shape a theory
of shopping, post-war to post-Covid
- To contribute valuable art historical analyses that broaden scholarship on shopping typologies
- To shape an art historical methodology incorporating digital cultures, to look towards the future
- To provide in-depth aesthetic and critical studies of 'lesser-known' shopping typologies as a contribution
to local, regional and national history
By pursuing these questions and objectives, I will investigate the architectural and design intentions of
each case study while gaining insights into the day-to-day experience of the shopping public over time.
In turn, this research aims to influence the future of public-oriented shopping spaces.